Incorporating genetic data to better understand the social and environmental drivers of children's outcomes

This fellowship contains an interdisciplinary programme of quantitative research to examine the impact that home and neighbourhood environments have on children's health and social outcomes. It uses data from a Bristol based cohort of children born in the early 1990's to investigate how social factors such as geographical relocation in early life relate outcomes including mental health and cannabis use.

This fellowship will investigate ways to overcome a statistical limitation common to population-based health research; that studies are often biased by underlying differences between people that are not observed (such as family history, personality differences or genetics). Novel statistical methods can be used to investigate the impact of underlying differences even where they are unmeasured, and provide an excellent tool for determining whether relationships between social factors and health may be due to potential causal factors or if they arise due to correlation structures within the data.

To further understanding of the ways in which unmeasured differences between people may impacts health outcomes, I will investigate the extent to which genetic differences between individuals may underlie the associations revealed in social science research. For example, there is a genetic architecture to cannabis use that helps to explain why some people are more likely to be users than others, and it is possible that this 'hidden' genetic architecture influences the links observed between social environments and cannabis use. This fellowship will examine this and seek to further knowledge on the way in which genetics contribute towards complex health and social outcomes.